Liverpool STFC IPS Fellowship

The IPS Fellow will coordinate the knowledge exchange strategy for Nuclear Physics, Particle Physics and Accelerator Science within the Department of Physics.

Healthcare: The University of Liverpool, Department of Physics is one of only three national training providers for the new Modernising Scientific Careers (MSC) Medical Physics MSc, funded by the NHS. This was a highly successful bid, with Liverpool being ranked first against stiff competition. This MSc is delivered in collaboration with the Royal Liverpool University Hospital NHS Trust, the Clatterbridge Centre for Oncology (CCO) and Clinical Engineering with the University of Liverpool. The trainees come from throughout the UK. This provides a unique opportunity to build collaborative research and Continuing Professional Development (CPD) partnerships within the Healthcare sector. The fellow will coordinate these efforts and will help establish a new Medical Physics research institute within the University of Liverpool, which is a strategic goal of the University in its current planning.

Security: The Fellow will help coordinate the exploitation of the sensor technology and associated instrumentation and techniques that exists within the research groups. The fellow will help consolidate existing relationships with partner organisations by showcasing the full breadth of STFC science activity. New opportunities for funding R+D will be identified together with establishing relationships with new companies.

Energy: Liverpool scientists and engineers are working together as part of a new University Institute focused on research into energy. The Stephenson Institute is developing clean and sustainable energy technologies including hydrogen generation and storage, solar harvesting, wind and marine energy and fusion technology. The institute is in the process of developing expert networks, including policy-makers and management, to highlight global energy and sustainability issues. Making links with far eastern energy providers and attempting to attract a large investment from the University of Liverpool Energy campus we believe will be an important role of the fellow. The IPS Fellow will be fully engaged in this process, ensuring the opportunities for STFC science are fully exploited. The University of Liverpool Engineering, Electrical Engineering and Physics Departments are in the process of forming a Nuclear Engineering alliance which will maximise the exploitation of institutional expertise in autonomous systems, sensors and virtual engineering. The IPS Fellow will help coordinate the relationship between the alliance and external stakeholder organisations such as the National Nuclear Laboratory (NNL) and Sellafield Ltd.

IT Developments: The Department was an early developer of large scale computing building the first large scale COTS cluster in n Europe in 2000 (MAP) and innovated specialized middleware . Subsequently the group invested in Grid computing and, at the same time founded the AiMeS Institute for commercial applications with NWDA and EW funding. This led to commercial spin-offs (AiMeS Grid Services) totally independent of the University currently delivering these Grid Services to the wider community. The Departments IT cluster activities, through also led to the introduction /choice of Force10 (now DELL) switches as the core switch technology at CERN; an example of beneficial relationship between industry and research. The group is now (separately from this request) bidding (with computer science partners) to develop a new generation of computers, based on a next generation of GPU chip and switch technology that aims to deliver a factor 1000:1 improvement in performance price of useable CPU cycles within the next decade. The IPS fellow will play a pivotal role in attracting commercial partners and carefully managing the IP issues that will arise.